University of Greenwich and Anolei Women Camel Milk Co-operative Limited

To add value in the camel milk value chain in Northern Kenya, to strengthen capacity for new value-added products and enhance productivity in camel milk production, collection and marketing.